Smart Routing

Smart Routing will provide a step change in the user experience of door to door journeys involving public transport through greater personalisation of travel information, multi-regional real-time planning, strong user data privacy, better data quality through attention to provenance, and new business models.
It provides new sources of user verified data to extend the oneTRANSPORT platform (using the oneM2M standard as core platform & HyperCat for search & discoverability of data & services), and leverages the award winning Commuter mobile App (Ayoupa & Caution Your Blast).
Project outcomes include reporting on end-to-end trials across multiple geographical regions and a strategy for national/global adoption. New IP is anticipated in travel behavior, data management & analysis & new route planning mechanisms and technology.
The project is delivered by a consortium comprising: Caution Your Blast Ltd, (Lead Partner), InterDigital Europe Ltd, Ayoupa Ltd, University of Aberdeen and Birmingham City Council.